Towards process automation in biopharmaceuticals production

The overall aim of the proposed PhD is to develop and conduct the first closed-loop demonstration of process control in upstream bioprocessing. Doing so will involve, but is not limited to, the following:
(1) Develop a consistent framework to build and formalise model development.
(2) Definethe measures of success of a process plant model (with regards to upstream biopharamaceutical process control).
(3) Apply process data to produce a process plant model. The resulting model should then be validated against an independent set of plant data (e.g. from GSK). If available plant data is deemed unsuitable/incomplete the design of experiments paradigm should be used to capture data for a range of process conditions and operation mode.
(4) Review the measurement technology that can be implemented towards automation of upstream biopharmaceutical processes justifying whether current technology will suffice the needs of this study.
(5) Develop an online process control methodology that can be applied to control upstream biopharmaceutical processes. In particular, one suited to controlling mAb glycolisation.
(6) Validate and implement said process control methodology to an existing online process.